Manchester Metropolitan University and Quick Controls Limited

To broaden the range of educational games, based on novel, research-informed techniques, designed to enhance attainment levels for primary age children.